Smell The Colour Of The Rainbow: Sensory Systems For Wearable Product Technologies To Reduce Stress And Sleep Disorders

The aim of this Knowledge Transfer Fellowship (KTF) is to improve on the design of the eScent technology Dr Jenny Tillotson developed in collaboration with Professor Andreas Manz (funded by an AHRC Innovation Award), for the benefit of the fashion, health, fitness and the ecological consumer market, through collaboration with Philips. eScent is an example of a design led wearable wireless technology: a user-worn controlled delivery device, capable of dispensing sensory effects in response to a stimulus (i.e. timer, biometric sensor or switch). The invention is of interest to a broad community and Philips because it offers 'controllable fragrance or actives release and targeted delivery' for psychological end benefit relating to Health, Wellbeing and Lifestyle.\n\neScent is a device that is triggered by an electrical signal through a built-in microfluidic micro-electro-mechanical-systems (MEMS) device, which can be embedded in 'smart' textiles, clothes and jewellery. It is a patented sensory system of precisely metered fragrance delivery and release, with the potential to replace less controlled technology of the past (i.e. the traditional perfume bottle). It has demonstrated the capability to deliver minute doses of fragrances on demand, in response to user driven stimuli, creating a personal 'scent bubble' around the end user.\n\neScent has also been developed as a therapeutic version, using multiple reservoirs for the dispensation of aromatherapy, for stress and anxiety reduction, and could potentially be used to complement orthodox routes to treatment. This is due to the new science of fragrance called 'Aromachology' which proves that certain fragrances have the ability to reduce performance related stress, as measured physiologically, for example:-\n- lavender to relax, improve the 'sleep-wake cycle' and promote sleep\n- neroli to reduce anxiety and depression by offering an antidepressant effect to promote a positive mood\n- lemon to stimulate the brain. \n\nWith Philips as the non academic partner, the KTF aims to achieve outputs which generate new wearable scent platforms to commercialise eScent, by exploiting appropriate lifestyle products in conjunction with digital and emerging technologies and the ancient art of perfumery. Examples of businesses which would benefit from an application of eScent include fragrances in conjunction with SAD lamps (for the benefit of Seasonal Affective Disorder sufferers), or Mother and Childcare products (to promote 'calmness' in a new born baby, reduce post natal depression in the mother and reduce overall malodour).\n\nOver twelve months, Dr Tillotson will transfer the knowledge from the eScent project to Philips, in order to create advanced prototypes in wearable, functional products at Central Saint Martins (CSM), supported by the Royal College of Art (RCA). The products will be designed specifically for Philips businesses and include 'responsive jewellery'/innovative product forms which display a 'spectrum of fragrances', such as a tranquilising lavender aroma/purple colour effect, or confidence boosting neroli aroma/orange colour effect, depending on the degree of olfactory and visual intensity.\nAs the Knowledge Transfer Fellow, with a track record in creating 'wellness' design-led wearable technologies, Dr Tillotson will witness a long line of research being commercialised through a major international consumer electronics company. She will achieve this through support from Addenbrookes Hospital in Cambridge and a global authority on 'Aromachology'. In the longer term, the KTF will develop into a compelling fragrance product which will benefit the NHS and metal health community. \n\nPhilips will have the opportunity to collaborate on an exciting new interdisciplinary project with Central Saint Martins and the Royal College of Art. In return, staff and students will benefit from seminars by Philips Research and/or Philips Design.

Potential impact
The unique value of this project is the considerable potential for impact that computerised scent-output brings to a general audience and the fashion, health, fitness and the ecological consumer market, through the initial benefits for Philips.\n\nIn the longer term potential beneficiaries would be:-\na) Selfridges & Co department store, Contemporary Cosmetics, Lifestyle, Living Beauty and Wellbeing\nb) Samsung Mobile Technologies 'aroma phones' \nc) Fragrance industry, especially Givaudan, International Flavours & Fragrances, Firmenich, COTY, Procter & Gamble Prestige Products, Unilever\nd) Mental health Charities (MIND, SANE, MDF Bipolar Organisation)\ne) NHS, especially Addenbrookes Hospital (i.e. Well-Being Institute, Psychiatry dept, cancer care unit)\nf) Institute of Psychiatry, London\n\nThey will benefit in the following ways:\na) From a future pipeline for production commercialisation in both 'wellness'' and designer fine fragrance products. Exclusively launch and sell wellbeing/aromatherapy products. Working with range of researchers and commercial producer/company such as Philips. \nc) Unconventional approaches in the application and use of fragrances and sensory ingredients New distribution methods including removal of solvent (ethanol) usage etc\nd) Developing new psychological therapies for mental health service users\ne) Mother and baby - help resolve insomnia in mothers and babies, reduce post-natal depression. Sleep Disorder - enhancement of SAD lamps. Bipolar affective disorder - reduce stress and SAD \nf) New psychological therapies for testing /evaluation in clinical surroundings\n\n\nWhat will be done to ensure that they benefit\na) Major London store shows keen interest to launch eScent exclusively based on \nSensory Design & Technology (SD&T) providing a compelling fragrance product. \nhttp://www.selfridges.co.uk \nc) Dr Tillotson maintains regular contact with the Fragrance Industry in France, UK, Switzerland and USA. Provision of samples and demonstration visits will allow the industry to evaluate the benefits of the technology. \nd) and e) Trialling of fragrance technology to yield quantitative data on wellbeing will be available to NHS Products\n \nIn the short term during this stage of development and investigation and will directly benefit:-\nPhilips Research Laboratory, Cambridge and Philips Design, Eindhoven \n\nHow will Philips Benefit \n1.Feedback factors in designing successful new products and solutions utilising the powerful impact of smell and scent on health and wellbeing \n2.Prototypes that will lead to production of new commercially viable products\n3.New concepts based on smell/olfaction science i.e. controllable fragrance or actives release and targeted delivery; Prototypes on how to do this, which are commercially viable \n\nWhat will be done to ensure that Philips benefit\nDr Tillotson will be offered sufficient working space at Philips Research in Cambridge to ensure communication and engagement plans succeed throughout the duration of the project. In return, Philips Research will have regular meetings with CSM and RCA in Cambridge/London. A further meeting will be arranged in Eindhoven with Philips Design http://www.design.philips.com\nPlans for exploitation through Sensory Design & Technology Ltd are currently underway \nIP issues have been addressed to ensure that the research is protected and collaboration arrangements and are in place between Philips, CSM, RCA, and SD&T. \nRelevant experience and track record is evident in the CV of both investigators for the KTF (CSM and RCA), who between them have experience in:\n- 'Wellness'/healthcare products for lifestyle, fashion etc\n- Fashion/Product Design Industry\n- Design Led Wearable Technologies, sensor networks\n- Bio/active/responsive materials/nanotechnology\n- Controlled/targeted release delivery systems \n- Me